Use case improved system identification for battery models

In the area of battery modelling, due to their simplicity and capability to run in real-time, equivalent RC circuit models are often employed. Previous work conducted by AVL indicates that the third-order version of this model (3RC) coupled with a lumped-capacitance thermal model can capture the system-level behaviour of Li-ion batteries under static as well as dynamic conditions. The overall model is referred to as the 'MoBat model' and has been selected to represent an element of a predefined library

The main aim of the research is the development of an effective system identification process targeting the parametrisation of the MoBat model, and its expansion to be applied for other battery models representative for Li-ion batteries. The ideal outcome is represented by a demonstrated methodology capable to produce optimally parametrised models for given requirements, recognized by a set of KPIs targeting the validity and quality of the parametrisation, while reducing testbed as well as computational effort. While the main route will imply that parameterization data is already available, a separate route to parametrisation starting without any data will also be investigated. This part of the project will aim towards developing a highly effective testing routine in the format of model-based or active design of experiments capable of providing highly effective datasets to be used for the parametrisation of the MoBat model relative to the intended use case.

The main benefit of the proposed research for automotive companies as well as academic researchers and research councils is represented by facilitated access for creating Li-ion battery models. This is set to be achieved through a predefined seamless process which requires a limited amount of expert knowledge without compromising results. The main advantages of the parametrisation process to be proposed have been summarised as it follows:
Increased quality of the parameter optimization, promoting higher fidelity models to be obtained without additional efforts.
Reduction of computational cost, resources required for model development and testbed efforts.
Improved communication between the user and the system employed for model development.

The research presented is set to be directly integrated as part of the ModelFactory framework made readily available by AVL. Consequently, the outcome of the project will lead to a reduction in the overall time and cost associated with the research activities targeting Li-ion batteries and ultimately contribute to more efficient and environmental-friendly vehicles. At the same time, the outcome of the project presented will represent a new milestone in the area of model development to be used as the groundwork for future research.

The parties funding the project are the EPSRC and AVL List GmbH, as it is set for completion by an AAPS CDT student.

Potential impact
Impact Summary

This proposal has been developed from the ground up to guarantee the highest level of impact. The two principal routes towards impact are via the graduates that we train and by the embedding of the research that is undertaken into commercial activity. The impact will have a significant commercial value through addressing skills requirements and providing technical solutions for the automotive industry - a key sector for the UK economy.

The graduates that emerge from our CDT (at least 84 people) will be transformative in two distinct ways. The first is a technical route and the second is cultural.

In a technical role, their deep subject matter expertise across all of the key topics needed as the industry transitions to a more sustainable future. This expertise is made much more accessible and applicable by their broad understanding of the engineering and commercial context in which they work. They will have all of the right competencies to ensure that they can achieve a very significant contribution to technologies and processes within the sector from the start of their careers, an impact that will grow over time. Importantly, this CDT is producing graduates in a highly skilled sector of the economy, leading to jobs that are £50,000 more productive per employee than average (i.e. more GVA). These graduates are in demand, as there are a lack of highly skilled engineers to undertake specialist automotive propulsion research and fill the estimated 5,000 job vacancies in the UK due to these skills shortages. Ultimately, the CDT will create a highly specialised and productive talent pipeline for the UK economy.

The route to impact through cultural change is perhaps of even more significance in the long term. Our cohort will be highly diverse, an outcome driven by our wide catchment in terms of academic background, giving them a 'diversity edge'. The cultural change that is enabled by this powerful cohort will have a profound impact, facilitating a move away from 'business as usual'.

The research outputs of the CDT will have impact in two important fields - the products produced and processes used within the indsutry. The academic team leading and operating this CDT have a long track record of generating impact through the application of their research outputs to industrially relevant problems. This understanding is embodied in the design of our CDT and has already begun in the definition of the training programmes and research themes that will meet the future needs of our industry and international partners. Exchange of people is the surest way to achieve lasting and deep exchange of expertise and ideas. The students will undertake placements at the collaborating companies and will lead to employment of the graduates in partner companies.

The CDT is an integral part of the IAAPS initiative. The IAAPS Business Case highlights the need to develop and train suitably skilled and qualified engineers in order to achieve, over the first five years of IAAPS' operations, an additional £70 million research and innovation expenditure, creating an additional turnover of £800 million for the automotive sector, £221 million in GVA and 1,900 new highly productive jobs.

The CDT is designed to deliver transformational impact for our industrial partners and the automotive sector in general. The impact is wider than this, since the products and services that our partners produce have a fundamental part to play in the way we organise our lives in a modern society. The impact on the developing world is even more profound. The rush to mobility across the developing world, the increasing spending power of a growing global middle class, the move to more urban living and the increasingly urgent threat of climate change combine to make the impact of the work we do directly relevant to more people than ever before. This CDT can help change the world by effecting the change that needs to happen in our industry.